The University of York and Wild Rover Productions Limited

To enable more efficient and effective Virtual Reality content production through the development of new tools. To enable the company to be better able to identify and target markets for VR programming content.